Mathematical modelling for juvenile epilepsies: disambiguati ng the impact of treatment versus development on seizure risk

One of the main reasons I am interested in the study of complex manifolds is the variety of different techniques and viewpoints which these spaces allow. Complex manifolds are naturally real manifolds, so theories which apply in this more general context, like differential geometry and algebraic topology, also apply here. Complex analysis provides the basis for the local theory, while many of the global constructions which apply for real manifolds have complex and holomorphic analogues. In many cases, Chow's Theorem and other GAGA-style results allow complex manifolds to be viewed as complex algebraic varieties and so algebraic geometry may be used. Kähler manifolds can be studied with symplectic geometry, while Calabi-Yau manifolds are the fundamental objects in mirror symmetry and have important applications to string theory.
The project brief gives an excellent example of this at work. Connections on real manifolds are objects originally from the world of differential geometry (allowing notions of covariant derivative and curvature) which have holomorphic and meromorphic analogues for Riemann surfaces. These have algebraic formulations for compact Riemann surfaces (which are projective varieties), and the Riemann-Hilbert correspondence gives a connection to the fundamental group, which is topological in nature. The links to mathematical physics via mirror symmetry and quantum curves are clear.